Thermal stability of adsorption solar power plants

The Nitrate-Chloride is a promising combination when it comes to thermal stability at high temperatures. Similarly, more such combinations like Nitrate + Fluoride, Nitrate + Carbonate Nitrate + oxide and can be developed and tested. For this, the novel "Base salt" (ternary nitrate salt) will serve as the main component (continuous phase) to which impurities viz. chlorides, fluorides, carbonates, and oxides will be added in varying concentrations to check its effect on thermal stability and thermo-physical properties. The key objectives of the proposed research work are:
1) To develop formulations of new hybrid Molten salt with decomposition point above 700c or 750c.
2) To determine the Thermo-physical properties such as Density, Viscosity, Specific heat and Thermal conductivity of the developed formulations.
3) To carry out Techno-Economic analysis of the new formulations for Solar Power Plant applications.